Culture, Sport and Wellbeing Evidence Review: Social Diversity and Context Matters

Project aims
This project aims to find out about the subjective wellbeing (SWB) benefits of different culture and sport practices and how they are distributed between different groups and user communities including: males and females, different socioeconomic groups, diverse ethnic and minority groups; a range of age groups; and people with disabilities. We also wish to ensure that our findings on SWB can be most effectively combined to meaningfully inform policy about, and delivery of culture and sport activities.
Definition of subjective wellbeing
Throughout our project we will use the Office of National Statistics definition of SWB which monitors SWB in terms of life satisfaction, experiences of happiness and worry, and worthwhile things in life.
Collaborative approach to the project
To conduct our project, a group of researchers from Brunel University London, the London School of Economics and the University of Brighton will work closely with 5 stakeholder groups; policy makers, commissioners, service deliverers, leaders and the public who are interested in finding, promoting and sharing the evidence to maximise the potential of culture and sport to enhance SWB. We will run a series of workshops in the first 6 months of the project where stakeholders will have the opportunity to discuss with researchers the relevance of SWB to culture and sport and to agree key topics and questions which can be answered using systematic searches of a range of literature sources. In the remainder of the project the researchers will identify and assess the evidence for the topics suggested and report to stakeholder groups through a series of ideas exchange workshops. We will focus on ensuring that the best evidence is presented and disseminated to relevant groups so that they can use it to inform policy on and delivery of cultural and sporting practices. We have support for our project from several stakeholders in the culture and sport sectors. We recognise that stakeholders have time and workforce challenges in supporting this kind of project and so we will work to use a range of on-line and virtual methods of communication as well as face-to-face approaches.
Project methods
We will use a variety of established methods for systematically identifying and evaluating existing evidence on culture, sport and wellbeing for different user groups. We will collect and review a range of types of evidence from different sources including the published academic literature, reports and surveys. We can provide short written overviews of evidence, longer reports with statistical reviews, and evaluation of cost information tailored to the objectives and requirements of different stakeholder groups.
Communicating the findings of our project
In our project we emphasise that for research evidence to have the most impact on culture, sport and wellbeing policy and practice, the people affected by the research need to be involved in work that reviews, synthesises and shares that evidence. We will communicate our findings to stakeholders throughout our project using employing a variety of methods including face-to-face discussion groups, a project website and twitter feed, and on-line focus groups. We will deliver an end of project 'findings' conference to include the diversity of audiences that our stakeholders represent. We will also deliver 3 public exhibitions of our findings at local cultural and sporting venues (including libraries, museums and sport facilities. To ensure that our findings are communicated to a UK audience we will also hold a series of national forums in Edinburgh, Cardiff and Belfast.

Potential impact
Background to impact
We work closely with stakeholders in sport and health (Brunel), wellbeing policy (LSE) and culture (Brighton). We recognise that policy and decision makers, commissioners and managers and service delivery groups experience significant time pressures and workforce capacity issues in being involved in collaborative projects.
Impact objectives
We focus on short, medium and long term achievements framed by three impact objectives:
-to collaborate with key stakeholders in culture and sport to agree topics and outcomes most important to policy and practice
-to develop awareness of the evidence synthesis; sharing our findings amongst culture and sport stakeholders
-to influence stakeholders in developing policy and practice to enhance wellbeing through culture and sport, to diverse communities across the life course
Stakeholder engagement/communication
Stakeholders have informed this proposal from the concept stage. We will communicate with stakeholders in the collaborative development phase (months 1-6) via 3 formal workshops, flexibly delivered, for each of 5 key stakeholders (policy makers, commissioners/managers, deliverers, public, scholars/fellows). Workshops will focus upon designing an effective evidence review programme, and developing, implementing and evaluating our impact strategy. Project delivery post month 6 will focus on innovative and effective communication strategies for disseminating, co-producing and promoting findings and learning. We propose an end of project 'findings' conference and a series of 3 public exhibitions to be held at local venues e.g. libraries or museums, local community sports facilities.
Application/opportunities
There is a strong tradition of public engagement in our consortium. Work will be presented at public engagement events e.g. public lectures, seminars and exhibitions, and talks to local groups. Our stakeholders have been invited to reflect the relevance and interest of our project to a broad audience. Their engagement will enable stakeholders to challenge evidence and examine how it relates to real world experiences to maximise potential impact. This will include: posting project idea and findings on a website hosted by Brunel University London; developing a public twitter feed; policy and decision maker focussed newsletters; practitioner case studies; and teaching resources for students on related educational programmes. We propose to develop a commissioning and delivery toolkit for those designing cultural and sport activities for wellbeing outcomes.
Implementation of impact
To facilitate effective communication, and aid co-production of knowledge and integration of findings into policy and practice we will appoint a Knowledge Transfer Fellow (KTF) who will undertake a Knowledge Transfer Secondment to BULondon. This will allow for direct participation of a culture / sport practitioner in project management and delivery, and establish a champion for disseminating findings to key user groups.
Evaluating impact
Evaluation will focus on monitoring success in our 3 impact objectives. Evaluation of the collaborative development phase will use verbal summary, review and evaluation techniques which will be recorded and assessed. Evaluation findings will aid planning and development activities. We will keep an impact evaluation diary within our project journal (including transcribed notes of workshops, academic evidence review team meetings, and activities in the ideas exchange programme). This will record our experiences of developing and delivering the project, and the impact that we make. We will record website usage capturing details of the types of individuals accessing the site; we will evaluate our evidence review events via questionnaires, selected interviews and participation data. This evaluation will be made publicly available to help other social science researchers develop their own impact pathways.